Collaborate - Collaborative Resourcing Platform

Collaborate is a platform where entrepreneurs and business owners can look for the skills and assets that they want with the option of payment through many different forms.

Anyone who's ever worked in a company or run a business knows that there's not enough money around -- ever! Our experience in running a recruitment agency and in attempting to develop some services during the Covid 19 lockdown has given us a real insight into the needs of small companies, especially in tight economic times.

Our suggestion is that cash isn't always the most appropriate way to pay someone for their participation in a small business or project, and sometimes part ownership not only can be a more rewarding prospect, but can help align people together and incentivise labour in helping get a business up and running.

The breadth of skills amongst the U.K.'s working force is impressive, but it's not always easy to attract the skills that you need. That's why we are building Collaborate, a platform where people can look for help in building their businesses with the option of offering stakes and shares as well as cash payments for potential workers; and those offering their services can find a more rewarding way to work, and a way that develops their potential more profoundly than just getting a cheque through the door or a bank transfer.

Collaborate will build a network that will rebuild the U.K.'s economy.